Hierarchical Binderjet Printing Process

Additive Manufacturing (AM) is a $9.5Bn industry with 80% growth in the sales of metal AM-systems in 2017\. Meta-Additive-Ltd (Meta) have invented and patented a new additive manufacturing process which takes the benefits of standard binder jet printing and enhances it making it suitable for mass manufacturing. Meta is founded on the invention of a series of proprietary novel hierarchical binder systems. Taking the existing process of creating metals parts through binder-jet printing and making them faster, offering more material choice and resulting in better material properties including higher density, improved shrinkage, feature definition and surface finish.